Just in Time- Optimisation

This project aims to develop a batch 'Just in Time- Optimisation' demonstrator system to assess the feasibility of techniques that will improve efficiency and enable continual process imrovement of batch manufacturing processes, particularly in the SME market.